University of Derby and Derbyshire Wildlife Trust Limited KTP 22_23 R2 - P2

To develop an innovative and cost-effective method to accurately predict and monitor the habitats that will develop on rewilding sites to support delivery of saleable habitat units through the new Biodiversity Net Gain targets for habitat management.